The Resilience of Beliefs - Re-thinking rational self-doubt and reasonable disagreement

The project will demonstrate that resilience should be an integral part of epistemological analysis and has far-reaching implications for a variety of problems. Having the right amount of resilience is part of reasoning properly and living rational lives.